ICF: Early-stage development of a rapid diagnostic test for corroborating envenomings by the Indian Russell's viper

Snakebite envenoming (SBE) is a high-priority neglected tropical disease that largely affects poor populations living in rural areas of developing countries, specifically, India. Snakebites affect ~5.4 million people leading to 140,000 deaths and 400,000 permanent disabilities each year worldwide. India is the ‘capital of snakebites’ due to the large number of incidents and resulting deaths (~58,000/year). Although the ‘‘Big Four’’ snakes (Russell’s viper, cobra, krait, and saw-scaled viper) are considered the most medically important snakes in India, a vast majority of issues arise from Russell’s viper. The primary reason for most SBE-induced deaths and disabilities is the lack of easy/prompt access to antivenom treatment for vulnerable populations. While primary health centres equipped with antivenoms are available in rural areas, most practising clinicians lack confidence in assessing SBE patients and administering initial doses of antivenom. This is predominantly due to the lack of robust diagnostic kits. The current practice of treating SBE is based on clinical symptoms which are often confusing/overlap with other complications and may take several hours to develop. Therefore, SBE patients frequently seek ineffective treatments from locally available traditional healers which worsens the situation. This causes significant delays in obtaining essential antivenom treatment and aggravates envenoming effects. Moreover, in numerous cases, antivenom is being used unnecessarily for non-venomous snakebites, dry bites (i.e., no venom injected) from venomous snakes and invertebrate bites resulting in wasting precious lifesaving medication. The substantial treatment costs along with SBE-induced deaths/disabilities impose severe socioeconomic impacts on many patients and/or their families and alter their lifestyles, often permanently. Hence, developing an easy-to-use rapid diagnostic kit for corroborating envenoming in patients, especially in rural settings will significantly transform the clinical management of SBE and save millions of lives and limbs.
Toxiven Biotech Private Limited, a start-up company in Tamil Nadu, India, has secured an Indian patent to develop venom detection kits for the ‘‘Big Four’’ snakes using toxin- and venom-specific polyclonal antibodies. They developed robust pre-clinical and clinical data for detecting venoms in immunoassays using these antibodies. They also have a working relationship with another biotech company that develops commercial rapid diagnostic kits for various human diseases using target-specific antibodies. Together with their unique partnership and our shared vision of saving lives from snakebites, here, we propose to develop a proof-of-concept rapid diagnostic test for Russell’s viper bites using lateral flow assay (LFA) technology and determine its efficacy for ascertaining envenoming in humans. The primary objectives of this project are to (1) optimise the concentrations of venom-specific antibodies and develop LFA kits for detecting Russell’s viper venom with superior sensitivity and specificity, (2) ensure the effectiveness of kits in biological matrices that spiked with venom and (3) perform preliminary testing of kits in clinical samples obtained from human SBE patients. This user-friendly diagnostic kit (like COVID-19 rapid tests) that anyone can use will confirm the envenoming within a few minutes using blood/urine and empower the clinicians to administer antivenom confidently without worrying about confusing/overlapping clinical symptoms. We strongly believe that this innovation will provide a paradigm shift in the diagnosis and treatment of SBE by guiding clinicians and saving lives. The data obtained from this study will form a strong basis for an MRC Developmental Pathway Funding Scheme (DPFS) to develop rapid diagnostic kits for all ‘Big Four’ snakes and complete their pre-clinical and clinical evaluation.